Explorations of comparative ruralism in the UK and Japan

The network will seek to develop collaboration that fosters dialogical learning that flows equally between Japan and the UK. The 18 month project will involve 18 researchers, drawn equally from Japan and the UK and involving both experienced and early career researchers, who will meet at two workshops, one on each country, where they will engage in idea, knowledge and experience sharing activities, including short field visits to rural locations. Members of the network will work together to co-design and undertake scoping visits for at least 9 comparative rural research projects. The outputs of the workshops and scoping visits will be disseminated via a project website, exhibitions held in Japan and the UK, and through the submission of research articles. These outputs will address not only rural change in Japan and the UK, but will the theory and practice of comparative rural research more generally.

Potential impact
Who will benefit from this research?

This project will produce direct benefits for academic researchers as it is designed to develop a network of academic researchers who can undertake collaborative comparative research in rural areas in Japan and the UK. The network will initially consist of 18 academics, 9 from each country. The proposal includes one co-investigator from each country who is an early career researcher and involvement of further early career researchers from each country will be prioritised as final membership of the network is expanded from the investigators to involve additional researchers interested in the project.

Academic beneficiaries of the project will not only include participants in the network but further academic researchers, as the network will disseminate its discussions and the findings of scoping reports, as well as develop research projects proposals that it is expected will involve academics from beyond the network.

Whilst academic researchers will for the initial beneficiaries of the research, it is expected that there will be a series of people and organisations who will indirectly benefit from the project. This will include governmental rural policy makers and planners; rural development practitioners, and rural interest and resident groups.
How will they benefit from this research?

The academic beneficiaries of the network will benefit through dialogue with and learning from each other and through the conduct of scoping projects and associated research activities such as the construction of a bibliography of key rural research in Japan and the UK. They will generate greater understanding both of the four key themes that form the focus of the network workshops but also of the theories, practices, challenges, ethics and politics of conducting comparative research. They will also have the opportunity to develop collaborative research with each other, and potentially benefit from any future research programme initiated by the AHRC, ESRC and Japan Society for the Promotion of Science.

Academic beneficiaries beyond the network will benefit from the outputs of the network, which will include: i) a bibliography of key references on rural Japan and the UK, ii) summaries of the 2 workshop discussions and 9 research scoping reports, iii) at least 3 articles in internationally recognized journals; and iv) two exhibitions of material from the workshops and scoping projects (one in Tokyo, one in Leicester). Items i)-iii) will all be made available via a project website, which will also contain material from item iv). Information about the exhibitions will also be circulated via academic email distribution lists and social media and access to the exhibition will be available free of charge.

The non-academic beneficiaries will be able to draw on the materials listed above and rural policy makers, planners and development practitioners will all be invited to attend the exhibition and make contact with the network participants.